University of Edinburgh and Aquanzo Limited KTP 23_24 R5

To develop and implement a breeding programme for artemia farming and pioneer scalable, affordable, improved and sustainable artemia eggs for the aquaculture hatchery industry.